Optimising Energy Efficiency for Sustainable Medicines Manufacturing

This project introduces an innovative, large-scale approach to reducing energy consumption within the UK's medicines manufacturing sector, a sector that faces unique sustainability challenges due to its energy-intensive processes and stringent regulatory requirements. The project focuses on Productivity and Resource Efficiency, aiming to significantly lower energy use while maintaining high production standards across both individual sites and coordinated multi-site operations.

By analysing historical energy consumption patterns and production schedules, the project will explore how strategic adjustments in production planning---such as optimizing timing, resource allocation, and sequencing---can lead to measurable reductions in energy usage. Additionally, the project will assess how coordinating production activities across multiple manufacturing sites can enhance energy efficiency on a broader scale.

A key aspect of the project is the evaluation of renewable energy sources, including wind and solar, to reduce dependence on traditional energy grids. This combination of production plan adjustments and renewable energy integration is expected to deliver substantial improvements in energy efficiency, reduce carbon emissions, and support the UK's sustainability objectives.

This nationwide initiative is poised to make a significant impact on the medicines manufacturing sector by advancing energy reduction strategies that can be scaled across the industry. It aligns with the broader goals of reducing environmental impact, improving resource efficiency, and contributing to the UK's national sustainability targets.